g fro

Potential impact
The project will have potential impacts on a variety of sectors. Our atom probe tomography development work could be utilised by mining companies to help visualise the distribution of precious metals (e.g., gold) and strategically important elements within their host minerals. Our capability enhancing work on organic matter in carbonaceous chondrites has potential impacts for the biomedical and pharmaceutical sectors, and our development of APT to analyse hydrogen and halogens may provide new insights into engineering problems such as hydrogen embrittlement of steel and the performance of semiconductor devices. These potential impacts can start to be realised via networking and dissemination at conferences, and through publications. Project partners Oxford Instruments and CAMECA are closely involved in the project, and opportunities for impact and follow-on innovation activities will be explored with both partners.